Oxford Brookes University and Create Technologies Limited

To develop technology for detecting patterns in human behaviour by applying the latest advances in deep learning for video analysis. To automate annotation of sports footage, followed by support for crowd management in public spaces.